High functionality, low cost, small composite antennas

Wireless communication performance is a function dictated by the design, structure and materials used in their manufacture. We seek to challenge convention by creating new composite materials that permit smaller, more efficient and low cost communication hardware.